Repolywise: Plastics, waste to new

**Repolywise: Revolutionising Plastic Waste Recycling**

Repolywise offers a step-change in transforming waste recycling through cutting-edge atomic recycling methods. Established by members of a leading inorganic chemistry research group at the University of Oxford's Chemistry Department, Repolywise is dedicated to tackling the pressing issues surrounding plastic waste recycling in the UK and abroad.

At the heart of Repolywise's pioneering efforts lies a new, one-step catalytic process which facilitates the atomic recycling of polyolefin plastics back to their fundamental monomers. This transformational breakthrough provides a direct path from waste plastic input to useful feedstock output -- and doing so at a lower cost and energy consumption than current methods. This is a pivotal advancement, laying the groundwork for the first fully-circular plastics economy.

Repolywise envisions and enables a future where comprehensive plastic recycling is ubiquitous, reshaping the landscape of plastic waste management. Our mission is to foster sustainability and champion a circular economy for plastics, not just within the UK but on a global scale.